New computational methods for protein function prediction using structural, binding and sequence data

One aspect of my work is to develop statistical methods to analyse data from the UK Collaborative Trial of Ovarian Cancer Screening (UKCTOCS). Data from this trial consists of up to six annual sets of questionnaires from each participant. The questionnaires assess anxiety, sexual function and acceptability of the screening process. I will model how these three processes change over time, and how they depend on one another. There are several approaches to analysing this type of data, and I will explore the pros and cons of three different methods. The challenge in this work lies in the complexity of the UKCTOCS data-set. I will also use some of these methods to analyse data from the MRC Cognitive Function and Ageing Study.

A second aspect of my work is to develop methods for use in meta-analysis. Meta-analysis refers to the pooling of data from different studies, and is used to provide an overview of the available evidence. I will investigate methods for the meta-analysis of data which consists of times to events. I will also explore the meta-analysis of treatment `networks‘, investigating the relative effects of a set of treatments for a given condition.

Technical abstract
Structural Genomics projects determine a large number of protein structures that have little or no

functional information associated with them. Therefore, there is an increasing need for tools to

analyse and characterise the possible functional attributes of such structures. The main objective of

the proposed research is to investigate, implement and validate new methods for protein function

prediction exploiting the fast growing volume of publicly available structural, binding and sequence

data.

A full suite of protein function prediction tools (ProFunc) based on principles such as having similar

sequence, fold or binding sites has been recently developed at the European Bioinformatics Institute

(EBI). Experience shows that no single method, either sequence-based or structure-based, provides

a high proportion of correct predictions in all cases. Furthermore, methods exploiting binding data

are not currently incorporated to this holistic effort. This is in contrast with the imminent availability

of StARLite, a medicinal chemistry database containing vast bioactivity data, which constitutes an

extremely valuable resource for the development of such methods.

In order to fill this gap, a new method for protein function prediction exploiting StARLite binding

data will be investigated and ultimately integrated with ProFunc using an automatic consensus

protocol. This class of methods are based on the principle that protein binding similar sets of

molecules are likely to have similar biochemical function, which means that their effectiveness is

limited by our ability to predict protein-ligand binding via docking techniques. The candidate has

recently developed a very promising machine learning based improvement to docking. The massive

volume of structural and binding data that will be used for machine learning training, allied with the

availability CREDO?s detailed characterisation of inter-molecular interactions, means that the

methodology will be made even more accurate in the course of the fellowship.

The successful outcome of the proposed research will represent a major advance in our ability to

predict the biochemical function of new structures from Structural Genomics projects. Also, this

investigation is expected to increase our understanding of what combination of structural, binding

and sequence features confer biochemical function. Furthermore, the proposed chemogenomics

studies will improve drug target validation and polypharmacological drug lead profiling. In addition,

improved docking will permit more effective identification of biologically active molecules as a way

to reduce expensive and slow empirical High-Throughput Screening. Overall, the widespread

application of these methodologies would strongly contribute to the understanding and exploitation

of biological systems (e.g. pharmaceutical discovery).